Smart knee sleeve for continuous monitoring and analysis of range of motion and swelling

Marblar is a London-based startup with a mission to create products from science. At the core of our approach lies an online platform, where we post dormant academic patents. Our global community of 20,000 scientists, engineers and professionals suggest new real world uses for these, and work together to refine the most promising ideas. In this project we are focusing on the development of a wearable sensor to allow consumers to monitor and track their health.